Efficient silicon optical modulators (EPICAL)

Several important areas such as data centres, LiDAR, programmable
photonic circuits, quantum computing and environmental sensors
need much better optical phase shifters and modulators that can
reduce power consumption. Here, we propose novel solutions for the
realisation of heterogeneous phase shifters and modulators that can
Efficient silicon optical
modulators (EPICAL)
1. Details
transform the field of silicon photonics and make a significant impact
in the aforementioned applications. We will investigate the integration
of silicon photonics devices with BaTiO3 (BTO) that has one of the
largest Pockels coefficients, using mass manufacturable techniques
and new design ideas, which will pave the way for the demonstration of
compact and low power silicon photonic circuits.
The most important aspect of the proposed work is to demonstrate
that BTO with large Pockels effects can be grown directly on Si
platforms. We will investigate orientation of the films, and their
optimum compositions and thicknesses, to demonstrate efficient
phase shifters and modulators.
The key objectives of the proposal are:
- To develop direct and fast growth of relatively thick BTO/BSTO films
with large Pockels coefficients on Si platforms.
- To investigate variations of BTO/BSTO compositions and their
influence on the film quality.
- To study the role of dopants for the enhancement the Pockels effect.
- To demonstrate efficient hybrid modulators in Si technology using
the developed films.
- To explore operation of the modulators at longer wavelengths and
low temperatures.
This proposal brings together experts and leading groups from silicon
photonics and perovskite material growth, with complementary
expertise and facilities to tackle a very challenging task of the
realisation of compact and efficient modulators in silicon.